Discipline Hopping (DH) for Discovery Science

UEA is working to push the boundaries of interdisciplinary environmental research. Through the ClimateUEA initiative we are working to fully integrate arts, humanities, science and social science approaches to address the growing climate and biodiversity emergency. As part of our interdisciplinary ethos, we have been identifying exciting new spaces for research and our expectation is that the next round of NERC Discipline Hopping for Discovery Science projects will permit us to catalyse multidisciplinary collaborations for high levels of impact.

UEA's previous NERC Discipline Hopping for Environmental Solutions (https://www.uea.ac.uk/climate/discipline-hopping) award supported four projects in a flexible and responsive manner allowing us to explore global heritage solutions by mapping the vulnerability of UNESCO World Heritage Sites from sea-level rise; discover the impact of climate change on water from a multidisciplinary perspective; show how we can harness creative writing to empower conversations on the climate crisis; and brought together the language of science and the science of language, building post-graduate science student capability through narrative workshops and training.